Snapcontrol

The Snapcontrol System project will demonstrate a new form of Warehouse Control System
(WCS) designed to significantly improve the efficiency of stock/order picking within a
warehouse. Stock/order picking from many product lines of varying physical size and weight
is notoriously expensive and difficult to fully automate. Snapcontrol provides a first to market
solution ideally suited to supporting ecommerce-based stock/order picking where any mistake
in the completion of the picking can have significant adverse business consequences. The
commercial aim is for a Snapcontrol solution to cost only 10% of that for a traditional WCS.
The Snapcontrol solution uses standard off-the-shelf components to create a new flexible putto-
light trolley and control system that enables warehouse staff to quickly and reliably
identify, pick, confirm and complete multiple orders. The innovation activities are the new:
a) Snapcontrol Tablet – to extend the capabilities of the WCS and the various types of stock
machinery that can be deployed around a warehouse (using standard Android-tablets with
Wifi/3G/4G networking)
b) Trolley Routing Engine – to host the new routing algorithms within the Snapcontrol server
that identify the optimised stock picking routes for multiple trollies, holding multiple totes
(plastic bins), within a set of warehouses.
Successful deployment of the Snapcontrol System will:
a) Significantly reduce the time to pick stock and improve the accuracy of the picking. This
will enable both the picking of more orders per day and reduce the number of staff required to
pick the stock. The system can be installed in any warehouse and use any of the standard
order/stock picking trollies and totes
b) Enable a new range of warehouse support opportunities for companies who could not
afford the capital investment traditionally associated with such a system. The ROI is based on
costs of only a few tens of thousands of pounds as opposed to the more common few millions.